Measurement of exclusive WW production at ATLAS and alignment of the AFP subdetector

Physics analysis: Analysis of ATLAS full Run-II dataset (140/fb). First publication will be on the observation of yy->WW production. The second publication will focus on measuring differential cross sections of yy->WW production and reinterpreting the data with effective field theory.
Technical work: Algorithm development for the alignment of silicon planes in the ATLAS Forward Proton Spectrometer.